University of the West of Scotland and Key Facilities Management International Limited

To facilitate international expansion and increased business productivity through a combination of organisational and cultural change and enhanced management capability; all underpinned by streamlined business systems, processes and procedures and enhanced business insight/management reporting.